Immersive virtual reality & the neural mechanisms of spatial memory in aging

Recent developments in immersive virtual reality allow experimental manipulations to
dissociate the cognitive components of spatial behaviour. Novel computational analyses can
interpret spatial behaviour in terms of its component processes, and computational models of
the underlying neural mechanisms have been formed from cross-species neuroscientific
investigation. We will apply these technical and analytical advances to understand the
deterioration of spatial behaviour in healthy aging in terms of its underlying component
processes and neural mechanisms. We hope this work will have important impact on quality
of life and coping strategies in healthy aging and dementia.